LPA Smart Mobile Financial Advisor

LPA plan to assess the market potential and technical requirements needed to successfully
develop and deliver innovative knowledge-rich mobile apps within the financial services
sector including areas such as tax planning, financial planning, investment planning, debt
advice, trading expert, etc.